POLARIS: high POwer, phase-locked LAseRs for atom InterferometerS

Atom interferometers are at the heart of many quantum technologies, enabling high precision measurements of influences on clouds of cold atoms, such as motion, gravity, time, magnetic and electric fields. These capabilities have a wide range of applications including satellite free navigation, financial time stamping, medical imaging and geological surveying. The aim of this project is to develop a high performance laser that will be used to create, manipulate and probe the superposition state of the atom interferometer. By delivering a high power low phase noise laser the sensors capabilities are increased. The system will be demonstrated on inertial sensing that requires high powers and is particularly sensitive to phase noise. Quantum based inertial sensing units could pave the way to high precision satellite-free navigation for use in transport and mining.